AIRTEK - Lightweight aircraft interior structures

Williams Advanced Engineering has formed a collaboration with JPA Design, SWS Certification with support from Airbus and British Airways to develop new lightweight aircraft seat structures in order to reduce the weight of aircraft which will lead to airlines saving fuel and C02\.
Successful development of our concepts will lead to new UK manufacturing business in seat structures for supply to a range of global aircraft seat manufacturers and airframers.